University of Exeter and Agile Applications Limited KTP 23_24 R3

To develop Artificial Intelligence which is able to analyse architectural drawings in local planning applications and use latest developments in Artificial Intelligence to validate planning applications.